22-BBSRC/NSF-BIO - Interpretable & Noise-robust Machine Learning for Neurophysiology

One of the primary goals of systems neuroscience is to provide mechanistic descriptions of the network-level computations that link sensation to perception and cognition. The early stages of sensory processing can be well understood through analysis of the encoding properties of individual neurons. But in the higher stages that govern perception and cognition, key computations emerge from interactions across large neuronal populations. Describing these interactions presents a challenge from both an experimental and a modelling perspective: experiments must be able to provide measures of neural activity on a large scale with single neuron resolution, and models must be able to accurately capture the behavior of both single neurons and their large-scale interactions within a biologically-plausible framework.

Fortunately, recent advances in both experimental and computational methods have finally made it possible to meet this challenge. In this proposal, we outline a program of work to develop a set of tools that will enable systems neuroscientists to build models that link sensation to perception and cognition within a hierarchical framework that spans multiple spatial scales. Our tools will allow neuroscientists to fit flexible models that can perform key perceptual and cognitive tasks directly from neural recordings (both intracranial and non-invasive). This capability will greatly advance the study of the underlying systems by providing a platform for systematic hypothesis generation and testing, and will also allow for brain-like simulation of perception and cognition in wide range of other applications.

We will use Hyperdimensional Computing (HDC) to develop a biologically-plausible and interpretable modelling framework, called HDNeuro, that leverages neuro-symbolic representation to provide a hierarchical explanation of perception and cognition. HDNeuro models are composed of two main stages: in the encoding stage, HDNeuro models transform data through spiking neurons that emulate the anatomy and physiology of early sensory pathways; in the cognitive stage, HDNeuro establishes neuro-symbolic models through HDC representations and algorithms that emulate higher-level brain dynamics. Importantly, the cognitive stage of HDNeuro models will be constrained to biologically-plausible computations, allowing for interpretation of the model phenomena at a mechanistic level.

HDNeuro models use dynamic neurons that maintain the intrinsic structure of experimental data to replicate spatial-temporal neural activity at the single neuron level. HDNeuro modes then employ hyperdimensional abstract operations to naturally memorize, associate, and combine neural representations while preserving the information required for cognitive tasks. Large-scale spatial and long-term temporal information are represented within a hierarchical network that uses symbolic reasoning with distributed representations that are combined as needed to establish connections with perceptual and cognitive functions.

Technical abstract
In this proposal, we outline a program of work to develop a set of tools that will enable systems neuroscientists to build models that link sensation to perception and cognition within a hierarchical framework that spans multiple spatial scales. Our tools will allow neuroscientists to fit flexible models that can perform key perceptual and cognitive tasks directly from neural recordings (both intracranial and non-invasive). We will use Hyperdimensional Computing (HDC) to develop a biologically-plausible and interpretable modelling framework, called HDNeuro, that leverages neuro-symbolic representation to provide a hierarchical explanation of perception and cognition. HDNeuro models are composed of two main stages: in the encoding stage, HDNeuro models transform data through spiking neurons that emulate the anatomy and physiology of early sensory pathways; in the cognitive stage, HDNeuro establishes neuro-symbolic models through HDC representations and algorithms that emulate higher-level brain dynamics. Importantly, the cognitive stage of HDNeuro models will be constrained to biologically-plausible computations, allowing for interpretation of the model phenomena at a mechanistic level. HDNeuro models use dynamic neurons that maintain the intrinsic structure of experimental data to replicate spatial-temporal neural activity at the single neuron level. HDNeuro modes then employ hyperdimensional abstract operations to naturally memorize, associate, and combine neural representations while preserving the information required for cognitive tasks. Large-scale spatial and long-term temporal information are represented within a hierarchical network that uses symbolic reasoning with distributed representations that are combined as needed to establish connections with perceptual and cognitive functions.